IoDT2 - Internet of Digital Twin Things

**Internet of Digital Twin Things (IoDT2) Project Summary**

The **Internet of Digital Twin Things (IoDT2)** project is a groundbreaking initiative that seeks to revolutionize the current digital twin practices.

In today's digital age, the limitations of current digital twin practices are evident. Centralized digital twin models often lead to data processing latency and network bandwidth challenges. Moreover, the reliance on proprietary digital twin solutions results in technological silos and compatibility issues, especially when integrating virtual subsystems from diverse manufacturers.

Enter the **IoDT2** -- a novel digital twin framework designed to overcome these challenges. This innovative framework facilitates the seamless sharing of models and data across networks. It allows computational resources to dynamically collaborate to execute simulations. With IoDT2, each model can operate at the edge, fog, or cloud level, exchanging data, conducting simulations, and delivering results. This decentralization ensures that professionals can concentrate on crafting core models without the hindrance of intricate software configurations.

At the heart of IoDT2 is the **Digital Twin Centric Network (DTCN)**, inspired by Information Centric Network (ICN) principles. DTCN enables the effortless publication and location of digital twin models, data, and computational resources across networks. This framework promises transformative applications across various sectors, including Industry 4.0 manufacturing, healthcare, and smart cities. To showcase its potential, the project will develop three diverse use cases: construction, earthquake simulation, and smart transport. These use cases will demonstrate the benefits of partitioning digital twin models to reduce latency and enhance bandwidth performance.

**What Sets IoDT2 Apart?**

1. **Decentralization**: By moving away from a centralized model, IoDT2 addresses data processing latency and bandwidth issues, ensuring faster and more efficient simulations.
2. **Interoperability**: The framework's design prioritizes compatibility, eliminating technological silos that arise from proprietary solutions.
3. **Dynamic Simulations**: IoDT2's ability to execute simulations dynamically across various computational resources is a game-changer, offering flexibility and scalability.
4. **Real-world Applications**: With use cases in construction, earthquake simulation, and smart transport, IoDT2 isn't just a theoretical concept -- it has tangible, real-world applications.

In conclusion, the Internet of Digital Twin Things (IoDT2) project is not just innovative; it's the future of digital twin technology. By addressing current limitations and offering dynamic, decentralized solutions, IoDT2 is poised to redefine industries and set new standards in digital twin practices